Overcoming the curse of dimensionality in dynamic programming by tensor decompositions

Almost 60 years ago Richard Bellman coined the expression ``curse of dimensionality'' when referring to the overwhelming computational complexity associated with the solution of multi-stage decision processes through dynamic programming (DP), leading to the well-known Bellman equation.
Nowadays the curse of dimensionality has become an ubiquitous expression shared in different fields such as numerical analysis, compressed sensing and machine learning. However, it is in the computation of optimal feedback laws for the control of dynamical systems where its meaning continues to be most evident.
Consider a simple pendulum, which is characterised by two variables, the position of the mass, and its velocity.
A classical demonstration is the stabilisation of the pendulum in the unstable upwards position by moving the base adaptively.
To synthesize the control signal for the actuator of the base that would be robust to stochastic fluctuations (e.g. from the air),
one needs to compute a feedback map as a two-dimensional function of the position and velocity.
This feedback map satisfies the two-dimensional partial differential equation (PDE), which has no analytic solution in general.
Solving it numerically requires a discretisation of both the position and velocity with some n points.
However, the total number of unknowns in the feedback map is n^2, corresponding to all combinations of the position and velocity points,
and therefore the computations take longer.

For d variables, the complexity of the straightforward numerical solutions grows exponentially as n^d.
Even a simple quadrocopter model is described by 12 variables, and modern applications in particle physics or opinion dynamics require optimal control of dynamical systems, which are in turn PDEs, discretised with hundreds or thousands of variables.
However, such systems are often very special in the sense that each variable is driven effectively by only neighbouring variables in the dynamics.
In this case, the sought feedback map admits a tensor approximation with (almost) separated variables.
This allows us to reduce the computational complexity dramatically, to a number of operations growing only polynomially with the number of variables, albeit at a price of introducing some error.
This error can be further corrected by using methods from reinforcement learning, similar to those that made the winning artificial Go player.